MTStretch: Low-resource Machine Translation

Neural machine translation (NMT) has recently made major advances in translation quality and this technology has been rapidly adopted by industry leaders, such as Google and Amazon, and international organisations, such as the UN and the EU. However, high performing neural models require many millions of human translated sentences for training. For many real-world applications, there is not enough data to build useful MT systems. In this project I plan to stretch the resources and capabilities that we have, in order to develop robust MT technologies which are capable of being deployed for low-resource language pairs and for highly specialised low-resource domains.

I will investigate making translation significantly more robust by using the intuition that translated (or parallel) corpora contain enormous redundancies, and are an inefficient way to learn to translate. Inspired by human learning, we will study Bayesian models which build up meaning compositionally and are able to learn to learn, thus creating models which only need a few training examples. We will also develop machine learning techniques, such as transfer learning and data augmentation, to extract knowledge from monolingual and parallel resources from other languages and domains. This proposal combines fundamental research in rapid deep learning with lower-risk data-driven machine learning research in order to deliver useful products to our industry partners.

My team will provide translations for language pairs which were not previously well served by automatic machine translation. This will allow our partners, BBC World Service and BBC Monitoring, to cover under-resourced languages. Building on an existing scalable platform, created within the EU project called Scalable Understanding of Multilingual MediA (SUMMA), we can already deploy multilingual capabilities in the newsroom. The innovation fellowship will contribute to the commercialisation and sustainability of SUMMA translation components, but crucially it will allow us to cover a wider range of topical and strategic languages. Access to a high-quality translation platform for low-resource languages will help the BBC deliver impartial reporting across the world. Collaboration with our industry partner Quorate, will demonstrate the commercial potential of our research in the highly specialised domain of financial trading.

In the long term, this project will have a wider impact on British industry by breaking down language barriers affecting international trade, and by significantly improving the quality and resilience of transformative AI language technologies.

Potential impact
Machine translation (MT) is an important technology enabling communication in an increasingly globalised economy. Both commercial and government organisations are increasingly relying on MT technology in their translation workflows. However, the usefulness of MT is severely constrained by the lack of sufficient training data in most language pairs and domains. This project will deliver machine translation models which are robust enough to be deployed where little or no training data is available, reaching strategic and commercially important languages and domains which have previously been excluded.

MTStretch has major potential impact in these areas:

1. Media sector: This innovation fellowship will allow the BBC World Service to manage content creation across many languages efficiently. Teams will be able to instantly discover new topics across languages and it will help them to reversion and re-use content from other language departments. This project builds on our strong existing links with the BBC. We work together on the EU H2020 media monitoring project called Scalable Understanding of Multilingual Media (SUMMA). The fellowship will extend SUMMA's capabilities to a wider range of topical and strategic languages around the world.
2. Finance sector: Through collaboration with our industry partner Quorate, we will demonstrate the commercial potential of my research. Currently there are no solutions for reliable machine translation where the domain is highly specialised and there is little or no training data. Through our research we will open up new markets for translation solutions, leading to successful commercialisation of our research.
3. Innovation: We will explore the potential for a spin-off company based on the unique selling proposition of providing the highest quality coverage of important low-resource languages and domains. The initial target customers will be in the media and finance industries.